Quantum Annealing for Telecoms Optimisation

The goals of telecoms network optimisation are to provide a good quality of service to all customers, preventing network congestion, reducing wastage of energy and resource deployment, using the existing resources in an optimal way and helping to plan new deployment effectively. However, many of the problems that network providers seek to optimise are computationally hard problems that have no known algorithms for efficient solution that scale favourably with network size. In fact it is not possible to provide true optimisations for many large network problems, and even if relying on classical heuristic methods it is often not tractable to optimise large problems. The fundamental problems at the heart of network optimisation include canonical problems such as graph colouring and the Steiner tree.
Quantum annealing is a method of optimisation that exploits quantum effects such as tunnelling to find the solution to an optimisation problem. There is some existing work on the mapping of network problems to quantum annealers but much more work is needed to establish where a quantum advantage may exist.
In this project the student will develop algorithms to run on the D-Wave quantum annealing processor, with the ultimate goal of finding efficient solutions to the network optimisation problem.